Fast Start Funding to deliver new NetZero product: direct booking of travel to existing RouteZero website - integrating four key travel operators' / aggregators' platforms

The RouteZero travel platform enables enterprises and individuals to significantly reduce their travel emissions. It's easy to find and book cost-competitive, low-carbon journeys wherever you're going. To help your organisation hit sustainability goals, RouteZero also automatically generates accurate carbon reporting and analytics. For a demo, get in touch at [email], or try out our freely available version at https://routezero.world.

We're on a mission to help prevent climate change by helping organisations avoid a total of 10 million tonnes of CO2 from travel emissions!

https://routezero.world